Fundamental fields, General Relativity and black holes

In the first year, the project concerns the scattering, absorption and emission of an electromagnetic field by a rotating (Kerr) black hole. The student will use the Debye/Hertz potential approach of Cohen & Kegeles (1974), to reconstruct the Faraday tensor on a Kerr black hole background by acting on a single complex scalar quantity with differential operators. The complex scalar is governed by a second-order PDE that is separable. By constructing a sum over the modes, the student will examine aspects such as planar wave scattering (via scattering cross sections); quasi-normal modes and Regge pole spectra; and electromagnetic self-force.